LASER-CASK : Light Assisted Spirit Evaporation Reduction- Counter Angel Share Kit

LASER-CASK (Light Assisted Spirit Evaporation Reduction- Counter Angel Share Kit) combines the manufacturing expertise of leading whisky distiller William Grant and Sons with innovative laser solutions from M Squared Lasers. The project vision is to create a step-change in process efficiency for maturation of distilled spirits, including whisky, by utilizing a disruptive laser technology solution to quickly and practically detect evaporative "angels share" losses and tiny leaks from the highly variable wooden casks that are central to traditional whisky maturation processes. LASER-CASK could yield efficiency gains of >10% whilst also improving energy and environmental efficiency. Scotch whisky generated £4.23bn in export sales in 2011 and represents some 25% of UK food and drink exports. Exploitation of LASER-CASK would have major profitability gains for distillers, generate specialist lasers sales and create a disruptive international distillery services business opportunity.